Investigating the market for a small tokamak

Culham Laboratory currently leads the world in the science and technology of tokamaks and
magnetic confinement fusion. This is the most promising technology for the huge, long term,
challenge of producing electricity from fusion.
This project aims to establish the market demand for small tokamaks. In particular we will
investigate the market for a small tokamak to produce a plasma suitable initially for plasma
physics research and training and for R&D on plasma processing of materials for extreme
environments.
Technological breakthroughs with tokamaks at Culham, linked to advances in High
Temperature Superconducting (HTS) magnets by Oxford Instruments, have led to this
opportunity to design and develop a small tokamak (